From Below: Tactical Solidarities across the Expanding Frontiers of Lithium Extraction

At a time when access to lithium is deemed imperative, growing acts of prospection and extraction are imposed upon livelihoods around the world. While much attention has been paid to this "critical mineral", few investigations explore the role of local communities and social movements in opposing lithium extractivism and calling into question existing models of the so-called green transition. This research project asks what role tactical solidarities between localized movements can play in advancing claims and rights against the frontiers of extractive dispossession-both emerging and in-progress-across Portugal, Serbia and Chile.